Medical Device Developement

This application is to help develop a medical device which will allow a more predictable way to fuse joints together for painful arthritis. Support will go toward specialist development and manufacture advice as well as for intellectual property know how.